Uncertain Futures: Greek International Brigade Volunteers in the Spanish Civil War (1936-1939) and their Fates up to, and beyond, the Greek Civil War

Civil war in Spain pitted the diverging forces of Fascism and Communism against one another. Ten years later the Greek Civil War (1946-1949)
would close this chapter, effectively setting-up the subsequent 'Cold War' in international relations. Both civil wars were microcosms of
international power politics and geopolitical machinations.
Rewind to 1936 and the mobilization of the Communist Party of Greece (KKE) to the call to arms in Spain remains an understudied area in
occidental historiography. This ran contrary to the orders of Ioannis Metaxas whose regime initiated draconian measures threatening to arrest
anyone who made the voyage to Spain. The aurora of suspicion created by Metaxas' infiltration of the KKE apparatus may have also affected the
Greeks trust of one another. Nonetheless, between 300 to 500 volunteered for the International Brigades (I.B.).
The future looked ominous for the Greek volunteers after the Spanish Civil War. Most of them made the journey back to France where arrest and
spells in concentration camps awaited them. Meanwhile, the skills lessons acquired in Spain, militarily and ideologically, led others to enlist in
resistance movements combatting the Nazi Occupation (1940-1946). Other former I.B. would eventually play a role in the Greek Civil War. In
bridging the gap between the two civil wars, this research aims to open a new chapter in academic discussions about the fate of the Greek I.B.
and the corresponding transnational nuances pertaining to how their experience inhibited their reincorporation into the countries from which they
came, dilemmas surrounding their deployment in the Greek Civil War, and their abandonment come Greece's post-war political conundrum.

Through this investigation my thesis shall highlight how the Greek Civil War and post-war policies were not devoid of Spanish echoes. In doing so,
it shall fill the void in the historiography by shedding light on how dilemmas surrounding the reintegration of Greek I.B. into the political spectrum of
Greece, and the other countries of the Greek diaspora, offers us new ideas about the long-lasting effects of the Popular Front and the Spanish
Civil War. This aim compliments the task of exploring events from a 'bottom-up' angle vis-à-vis the perceptions, attitudes, references to, and
comparisons between, the two civil wars by Greeks and Spaniards alike during the period of the Greek Civil War.
For Greece and Spain, the upheavals of the nineteenth and twentieth centuries would culminate in 1936 when the Republics of both countries
would be replaced by civil war and dictatorship. Deploying events in Spain as a point of departure the KKE managed to mobilize momentum during
the 1936 protests in Thessaloniki and ten years later during
illuminating. Stathis N. Kalyvas observes how 'although the Spanish Civil War remains relatively unknown in Greece, the same is not true of the
perception of it. Many, in fact, consider it to be the twin brother of the Greek Civil War' (Kalyvas, S.N. (2007) Ispanikos emfylios: o protos gyros tou
v pankosmiou polemou [The Spanish Civil War: The First Episode of the Second World War]. To Vima, February 18, pp. 4-5). Such intricacies sow
the seeds for an investigation into how Greek I.B. envisaged their fight in Spain and to what extent they sought to bring those lessons home; a
hypothesis that is exemplified by the testimonies of Greek I.B. veterans.